SLOW DESIGN DRIVEN INNOVATION: DEVELOPING A BUSINESS MODEL FOR GLOCALISED ENTERPRISES

Our globalised models of production and distribution, coupled with a culture of overconsumption has led to a system that is not sustainable. This system has been responsible for climate change, biodiversity loss, natural resource degradation, ethical issues, poverty, excess waste generation, inefficient energy use, and increased the vulnerability of many developing communities in which these globalised products are manufactured. Measures must be taken to reduce these polluting and unethical practices that negatively impact on environment and society, and to work towards sustainable production and consumption.
Slow design driven innovation is a potential solution to this problem. Slow design aims at reducing the exploitation of natural and human resources, celebrating their value, and increasing the lifespans of products based on quality and local traditions, in addition to outlining a model of alternative responsible consumption which confronts the current paradigm of "more and cheaper is better". "Slow" design enterprises are socially innovative because they are addressing social problems, but currently they lack appropriate business models that sustain organisational functions, support hybridity, empower stakeholders and take into consideration the social and environmental contributions that these businesses make. To date, business model literature has been designed to satisfy a market-oriented ambition, rather than to address societal issues.
In response, this ESRC project will develop "glocalised" "slow business models", and theorise the design and innovation practices that will reduce the exploitation of natural and human resources, whilst increasing product lifespans and driving innovation based on quality, local traditions, and sustainable values. This research will make a significant impact by proposing research-informed business models for UK enterprises, demonstrating to SMEs how to adopt sustainable solutions, and craft-organisations how to glocally compete. I will work with the craft councils and the network of small enterprises in Midlands to disseminate results and present the findings to ad-hoc workshops for SMEs and craft enterprises in UK and Vietnam. After the interactions, I will ask for feedbacks and organise short interviewees on what policies/regulations might be needed to put in place to facilitate and encourage the adoption of a sustainable design driven innovation, in order to produce policy which will positively impact on the adoption of sustainable innovation.

Potential impact
This research will directly impact Vietnamese slow design groups who have self-identified as lacking appropriate business models which encompass the values which their industries promote. Discussions with stakeholders on the ground have reinforced this issue, and specific challenges have been identified which this the business models developed by this project will solve (including difficulty in appropriate strategy development, lack of access to finance, problems in quantifying success using conventional metrics, others). Thus this project will directly benefit these groups. The primary benefits however will be to the UK through the development, exchange, and dissemination of the slow design concepts and associated business models. These benefits are outlined below.

In November 2017, the UK government published the UK's new Industrial strategy. One of the grand challenges proposed in this industrial strategy is to foster Clean Growth, which includes sustainability and Corporate Social Responsibility (CSR) in business, environmental accounting, supply chains, and alternative business models. The slow design driven innovation concept at the heart of this project cuts across all of these themes. By adopting slow design driven innovations, UK companies will be able to support their growth and at the same time change the production process by creating meaningful environmentally and ethically sustainable products, preferring the use of local resources to reduce not only the environmental impact, but also to preserve local heritage endangered by globalisation and the uncertainty of accessing resources after Brexit. To make the most of this opportunity will require alternative business models that align with these "slow" values.

These innovations are particularly well suited to SMEs. This is critical, as in the UK, according to the Federation of Small Business, there are 5.5 million SMEs, employing 24.3m people and accounting for 60% of employment and 50% of total private business revenue. Critically, whilst these SMEs are the core of UK industry, their future successful growth depends on continued innovation in financial tools and new business models (The Economist, (16/12/2016), specifically what this project is designed to achieve.

These innovative business models are also of particular importance to the creative industries, which themselves are one of the biggest contributors to the UK economy. A subset of these, craft, contributes £3.4bn to the UK economy each year, and it is considered a site of disruptive innovation. As stated in the governmental report on the craft sector, craft enterprises also contribute to economic growth in sectors such as manufacturing, driving innovation in products and processes through their knowledge of materials. Their particular understanding of how people relate to material qualities and objects, in both a functional and emotional sense, informs distinctive contributions in fields as diverse as healthcare and cultural tourism and also in more directly commercial markets such as luxury. UK craft makers are renowned for their innovation in the process and in the technology. According to recent reports, it employs 88,250 people in the UK (13% of all those employed in the UK's creative industries) and contributes 12% of the creative industries sector's. These organisations will directly benefit from the new business models developed from this project, drawn from resurgent glocalised Craft industries in Vietnam.